Closed Loop Home Manufacture

The exploration and development of a 'closed loop' domestic home manufacturing prototype that will manufacture useful/consumer products from waste materials, in the home.This will be a new system of product development and manufacture. One that dramatically reduces the environmental damage done by current product development systems/methods.